University of Greenwich And Chemostrat International Limited

To develop, transfer and embed analytical and interpretative protocols for heavy mineral spectroscopy to establish an automated provenance service for petroleum reservoir correlation and mapping.